University Unit Award - MRC Molecular Haematology Unit

Technical abstract
The MRC Molecular Haematology Unit pursues research in understanding the process by which multipotential haemopoietic stem cells become committed and differentiate into the highly specialised cells found in the peripheral blood (red cells, granulocytes, lymphocytes and platelets). The Unit is particularly interested in how the erythroid (red cell) and megakaryocytic (platelet) lineages are specified during embryonic, fetal and adult life. The approach is currently based on the premise that lineage commitment and differentiation during development is a reflection of the cell‘s transcriptional programme. In addition we are studying the genetic and epigenetic (methylation, chromatin modification, replication, nuclear position) mechanisms by which individual key genes (e.g. globin, GATA-1, GATA-2, SCL, RUNX1) are regulated during haemopoiesis. Finally, we are studying how these processes are perturbed in inherited and acquired human genetic diseases (e.g. thalassaemia, myelodysplasia and leukaemia).